“MIR” - Marine Inspection by Remote

"The project intends to radically disrupt the insurer/owner/surveyor relationship by developing a mobile app: **"MIR"** (**M**arine **I**nspection by **R**emote). MIR offers a cloud-based, harmonised condition assessment, underpinned by AI-supported database of risk and failure modes.

By reducing travel needs and lengthening life of vessel the project can bring significant environmental impact. Built-in educational component of the app will open the labour market to new talent, promoting inclusion of women in this male-dominated profession."

- Dr Daria Cabai, yacht designer and naval architect from Navalmartin - ship design and marine consultancy